DESIGN OH AMR - DESIGNING THE EUROPEAN PARTNERSHIP ON ONE HEALTH AMR

At the highest political levels antimicrobial resistance (AMR) is recognised as major threat to the health of citizens and societies, food security and development as it threatens the effective prevention and treatment of infections and thus the attainment of the Sustainable Development Goals. Global cooperation to address AMR with a one health approach is needed to tackle increasing levels of AMR in bacteria, fungi, viruses and parasites, which present a major threat to human, animal, plant and environmental health. DESIGN OH AMR aims to promote a one health response to link the multisectoral AMR research and innovation landscape. The DESIGN OH AMR will lay the preparatory groundwork of the candidate European co-funded partnership on OH AMR by addressing the ?European One Health Action Plan against AMR?. It will develop the strategic basis for the OH AMR partnership through engaging with, and building on, networks of research funders, policy makers, relevant agencies, European partnerships under the Horizon 2020 Framework Programme, and authorities to strengthen coordination and collaboration among different fields of research and innovation with relevance to AMR.